Carduino

We believe that accessible 3D printing, open source technology, inexpensive components and easy to use software could be the perfect storm to empower a generation to create rather than consume. To prepare for this step-change, we urgently need to equip people with an understanding of technology that is cross-curricular, creatively led and scalable.

We propose a new tool for learning that uses an innovative mix of gamification, smartphone technology, collaborative data sharing and hands-on making to affordably teach the world to invent. Informed by expert pedagogy, we want to create an online resource that teaches programming, 3D design and electronic engineering on a massive scale. Through the building of desirable maker projects built with accessible components and taught with an intuitive, reward based user experience, this is a new pedagogy based around making and sharing, increasing engagement and preparing students for the future with a relevant understanding of current technology.